IMPA-CT: Transforming In vivo Medical and Preclinical research and Analysis capability through 4D micro-CT

X-ray imaging has long been used to see the structure of materials, e.g., imaging of bones and teeth for medical purposes. But x-rays are also capable of imaging soft structures such as lung, heart, tumours, blood vessels and even nerves. MicroCT is a form of x-ray imaging that can "see" very small structures (smaller than 1,000th of a millimetre). During microCT imaging, hundreds of high detail images are taken from every angle around the object of interest and computer software then merges all the images together to form a three-dimensional (3D) reconstruction. This technology allows tiny structures to be viewed and placed exactly within 3D space. When microCT is performed on a living animal it is termed in vivo microCT.

This proposal involves scientists from many different disciplines who, together will use the proposed in vivo microCT imaging facility to address three "Scientific Challenges (SC)":

SC-A. Prevention and early detection of disease through new insights into disease mechanisms. Scientists within the MRC-Versus Arthritis Centre for Musculoskeletal Ageing Research will use in vivo microCT to test whether new therapeutics work to increase bone density in fragile bone diseases (e.g., osteoporosis). The Centre for Liver and Gastrointestinal Research will assess the degree of fibrosis (internal scarring), or tumour burden in the liver and gut to understand disease progression and develop more sensitive diagnostics for patients.

SC-B. Advanced Therapies through the development of new implantable devices. For example, our Neuroscientists are developing implants that provide electrical stimulation to encourage nerve regrowth in a damaged leg. Biomaterials scientists within the School of Dentistry are developing bio-compatible materials to support bone and tooth regrowth and repair. Both groups will use in vivo microCT to allow them to see how well their implants have attached within the body and whether they are working well at encouraging repair.

SC-C. Multimorbidity. Understanding why changes in body mass (i.e. obesity) increase the risk of developing diseases such as diabetes, cancer and sarcopenia (muscle loss) will enable the development of therapies to prevent them. Scientists from the Department of Metabolism and Systems Science will use in vivo microCT to monitor changes in fat, muscle, and bone composition over time in response to e.g., altered diet or therapeutic interventions to understand the impact they have on the body.

A cross-cutting theme is the inclusion of experts in data science and artificial intelligence (AI). The large quantities of detailed data collected from the in vivo microCT will be used by scientists from the School of Mathematics and the Institute for Interdisciplinary Data Science and AI to build simulation “in silico” models. These highly detailed, 3D models will enable comparisons to be made between healthy and unhealthy ageing to understand the potential effect of therapeutic or lifestyle interventions and to compare diseased and healthy physiology to predict response to therapy. This work will enable the replacement of and reduction in the requirement of animal models.

The examples above demonstrate the breadth of research that will be performed using the in vivo microCT equipment that we request. It will revolutionise our ability to develop and test biomaterials and therapeutics in the Midlands, ensuring faster development of new medical devices, better understanding of the causes of disease, and accelerating our ability to prevent the multimorbidity's associated with ageing.